Research into planetary formation at Bristol

The work will address two key aspects of planetary science in two separate projects.

The first project is an investigation of how the Moon formed. The best current idea is that the Moon was created by a giant impact between a massive protoplanet and the young Earth. The problem is that this leads to predictions for the chemical makeup of the Moon that differ from what we measure. Alternative impact scenarios exist, and the key to choosing between them is good measurements of the mix of elements (and different isotopes of those elements) on the Moon. This project will make a far more precise set of measurements of moon rocks than has been possible in the past, with the expectation of being able to choose one model over another.

The second project involves using new data from the Cassini spacecraft to investigate the atmosphere of Saturn's giant moon, Titan. The project will determine how Titan's climate system operates
and how the atmosphere redistributes solar energy over two of Titan's 7.5 Earth-year long seasons. Titan is one of only four terrestrial planets with atmospheres in our Solar System and provides unique insight into how planetary atmospheres operate under extreme conditions.

Potential impact
Direct beneficiaries from the research will be our academic colleagues and interested members of the public, who will be exposed to the research results through our lectures, talks in schools, podcasts, press releases, WWW pages, appearances on radio and TV, and exhibits in and around Bristol. More indirectly, the public may be affected by advice given to local MPs (Stephen Williams, Liam Fox) or City Councillors.

Commercial benefits have already been had from the Isotope Group's research (via projects with Shell). Spin-offs from the instrumentation development in the isotope work have benefitted Thermo-Fisher

Finally, the major economic output of this work will continue to be trained PhDs and PDRAs who mostly go into non- academic areas for their later careers. These careers have included local Government, the defense and security sector, plasma fusion research, meteorology, teaching, and finance..